Queen Mary, University of London and LMK Thermosafe Limited

To develop novel conductive polymer composites, characterised by tuneable pyro-resistive properties, to be utilised in self-regulating heating devices.